Suburban villas in eighteenth-century London: forms, functions and networks

This project works with English Heritage to create a better understanding of the form, function and experience of London villas. It will fill a surprising gap in our knowledge of elite lifestyles and socio-spatial networks, and help to open up the potential of suburban villas as heritage sites.